Spatially Orthogonal Catalysts for Sustainable Chemistry

Nature is replete with elegant examples of complex structures and machinery which provides living organisms with unique capabilities to, for example, generate energy, communicate and replicate. Scientific efforts to mimic such complexity within man-made structures have been hindered by the inability to control precisely the location of individual components at the molecular scale, or their interactions with each other/their environment. We recently discovered a revolutionary and versatile solution to this problem, and this PhD project will focus on controlling the location of different catalytically active components within three-dimensional architectures to enable unparalleled control over chemical reactions within porous nanocatalysts for sustainable transformations.